University of Coventry and Network 2 Supplies Limited

To develop in-house bio-leaching capability for extraction of precious metals from Waste Electrical and Electronic Equipment. This will allow recycling of rare metals, whilst preserving the environment and preventing health-related issues for those involved worldwide.